MERGE: Model-based Enterprise Regulations for Governance and Excellence

Engineering and manufacturing companies need to have flexible but consistent regulations to be able to co-create and collaborate effectively. Sharing data and decisions in a safe and effective way across extended supply chains will dramatically accelerate the introduction to market of new and more sustainable products. The MERGE network will bring together regulators, industry, academia and suppliers to develop new scientific tools and techniques to enable model-based enterprise methods to be used as a catalyst to achieve this transformation.